"The Effects of Mutual Recognition Agreements on Firm-Level International Trade"

Mutual recognition agreements (MRAs) make it easier for exporters to demonstrate
that their products satisfy all regulations required for access to a foreign market. This
paper examines the effects of MRAs on firm-level international trade. It finds, using a
new identification strategy, that the direct effects of MRAs on firms increase firm-product
export values by around 20 percent. Firm-product export volumes also increase, as do
the probabilities that a firm exports, starts to export or continues to export an affected
product.